CO-CREATIVE IMPROVED UNDERSTANDING AND AWARENESS OF MULTI-HAZARD RISKS FOR DISASTER RESILIENT SOCIETY(C2IMPRESS)

There is a lack of data, understanding and awareness in Europe and in the world of compound weather and climate extremes. Insufficient governance function also affect the related vulnerability, risk and resilience of people, communities and places. The C2IMPRESS project aims to bring a radical paradigm shift to disaster and hazard research and innovation by moving away from traditional ‘hazard centric’ approach/ framework to a novel ‘place and people’ centred integrated multi-hazard risk and resilient assessment framework. Guided by this framework, the C2IMPRESS project aims to offer an ensemble of innovative revolutionary models, methods, frameworks, tools and technologies that are holistic and robust enough to provide appropriate fine-grained spatio-temporal qualitative and quantitative data, locally appropriate solutions, better prediction with lower uncertainty on risks of single or multiple hazards stemming from extreme weather events like floods, wildfires etc. under different climate change scenarios. Breakthrough innovations from C2IMPRESS project will be System-of-Systems for Multi-Hazard Risk Intelligence Network (SoS4MHRIN) platform (supported by the robust Earth System Dynamic Intelligence (ESDI) and Information Physical Artificial Intelligence (IPAI)), innovative Agent Based Model, polycentric risk governance, multi-actor decision support microservices and a suite of citizen engagement technologies and tools as well as novel co design and co-creation approach for socio-technical innovations, knowledge production and validation to empower citizens and society with climate actions for a sustainable transition to a just risk resilient society. With these social and technical innovations -as novel processes and products- the C2IMPRESS project will provide better understanding and public awareness on multi-hazard risks, the associated multidimensional impacts, vulnerabilities and resilience of extreme weather events in 4 case study areas in Europe.